Translating modern slavery supply chain policy ambitions into practice: activating behavioural triggers

Modern slavery is a pervasive and persistent problem with estimates that globally 24.9m people are in forced labour. Eradicating modern slavery is a grand challenge made arduous by ongoing COVID-19 effects that are increasing commercial priorities in business decision making, relative to social factors. Internationally, transparency in supply chain (TISC) principles lie at the heart of recent legislation such as the UK Modern Slavery Act (2015) and Australia's Modern Slavery Act (2018). The premise is that transparency in large companies' supply chains will commit them to more rigorous investigations and management of modern slavery in global supply chains. However, links between transparency and socially responsible practices are poorly understood; research in multi-tier supply chains is limited and disclosure is often symbolic rather than substantive, with modern slavery statements providing vague commitments that lack details of action undertaken.

Hence, the aim of this research programme is to build capacity for developing an understanding of how business decision-makers' behaviours and attitudes impact socially responsible supply chain practices. Ultimately, this will support policy implementation in a manner that prevents the creation of modern slavery victims and the high human costs of survivor recovery and support. The programme will extend relationships that have already been established with key stakeholders in: policy making (UK Home Office), policy implementation (Crown Commercial Service, CCS), large corporations, NGOs (e.g. the Ethical Trading Initiative, ETI), professional associations (Chartered Institute of Procurement and Supply, CIPS) and academia.

The research methodology recognises the visually connoted themes in modern slavery, such as transparency. Therefore, photo-elicitation methods will be utilised in conjunction within a participatory action research (PAR) approach. Photo-elicitation will be utilised to bring to the surface the way people see modern slavery both in private and at work. It will establish practitioners' attitudes and actions relating to modern slavery and will reveal participants' perceptions about their ability to influence prevailing issues (agency). The combination with PAR will enable theoretical insights to be assessed in practical contexts. This will be through Government procurement policy and practice and government contractors' supply chain decision makers. The participatory approach will raise the consciousness of all involved in the research programme, helping to identify opportunities and consequences of change to accommodate more socially-oriented supply chain practices.

The fellowship will be pivotal in building capacity to extend these relationships and, through research, influencing the development of coordinated changes to policy and practice. The CCS will provide access to participants in selected tier-one suppliers, through which supply chain practices will be investigated. Importantly, the programme will engage and co-create research methods with ETI who work directly with individuals and organisations to combat modern slavery through training and education. My fellowship will engage with RMIT University, Australia (Business and Human Rights Centre), CIPS and the International Slavery Museum as project partners for research co-design, recommendations and dissemination of results. The core outcome of the programme is to contribute to the development of high-quality research on transparency in supply chains that can be used to underpin socially responsible legislation and organisational practice.